What does it mean to be adherent to asthma treatment? A mixed-methods, multi-perspective approach to conceptualising adherence in asthma.

Asthma is a variable chronic lung disease characterised by inflammation in the airways, resulting in heightened sensitivity to stimuli including allergens and irritants, causing wheezing, chest tightness, coughing and shortness of breath. Annually in the UK, asthma accounts for 60,000 hospital admissions and 1500 deaths. Despite the introduction of new therapies, there has been little sign of improvement in annual mortality rates. One major factor in this is poor adherence to the self-management and treatment regimen recommended by their healthcare provider.

The original BTS guidelines in 1990 not only emphasised the importance of ‘regular inhaled anti-inflammatory drugs’ but also stated that patients should ‘manage their own treatment rather than be required to consult their doctor before making changes’. In contrast, in the subsequent 35 years, almost all assessments of adherence have measured doses taken compared to clinician prescription and ignored the evidence from the self-management literature that outcomes are better when patients are empowered to adjust their treatment in response to variations in their control.

The 2024 UK (and global) asthma guidelines further reinforce the inadequacy of the current simplistic concept of adherence (follow your doctor’s instructions) by recommending ‘as needed’ use of combined maintenance and reliever therapy (MART) regimens as first line treatment. However, individual interpretations of when medicine is needed can sometimes fall short of what is optimal for symptom control and mitigation of risk of crisis events. Researchers need to rethink their approach to assessing adherence to reflect supported self-management (flexible use of medication to maintain control of a highly variable condition) and support people with asthma to self-manage effectively.

Our PPI colleagues reinforced this approach:

“The question is not how do I stick to a routine, it’s how do I keep well?”
- Patient volunteer

We aim to explore the commonalities and differences in patient and healthcare providers perspectives of what it means to be ‘adherent’ to asthma medications, and assess how these definitions can be quantified objectively. The project plan consists of five components.
1. A scoping review of adherence estimation methodology in flexible asthma regimens to identify previously utilised approaches to conceptualising adherence to self-management regimes.

2. A survey of patients’ views on what adherence looks like to them. This might include regular medication use, changing medication use relative to time-varying factors, self-monitoring, communication with their healthcare provider, making positive lifestyle changes, and more.

3. Online interviews with both patients and healthcare providers, using findings from the survey, to explore aspects of patient behaviour that are related to the concept of adherence.

4. Transform definitions proposed in the interviews into quantifiable definitions. The feasibility of objectively measuring various proposed definitions will then be examined in four commonly used research data sources.

5. Stakeholder engagement to create outputs towards greater research impact.

The primary output of this study will be a report highlighting the breadth of approaches to measuring ‘flexible’ adherence in a variable condition, and the corresponding limitations and barriers to meaningful ascertainment of adherence in routine data. This will be used to update guidance on estimation and reporting of asthma medication adherence. There may be synergies that can be drawn with other variable common chronic health conditions, such as Type-1 diabetes.